Southover Drinks

Southover drinks is developing a brand new drink concept that includes cider and fruits. The aim is to create a challenging and sophisticated drink aimed at 23 to 35 year olds. The drink will be produced in three flavour's, Elderflower, Blackcurrant and Sloe and be available nationally, supplied through the drinks trade supply network.